Development of a digitally enhanced study guide to empower literary education and enjoyment.

Connell Guides ("CG") are renowned publishers of literature/history study guides which are recognised across the education sector. Conventional printed guides are typically the work of a relevant academic expert with expertise rooted in a specific period and cultural setting. In essence, conventionally printed guides are "culturally static" and increasingly out of step in an increasingly digital world. CG is embarking on the development of a new generation of digital guides that support literary learning with complimentary speech/narration features in addition to a novel publication specific "socially-derived'' critical analysis tool. The goal of the critical analysis companion is to augment the user's literary learning by providing context specific access to relevant and evolving body socially and culturally derived understanding of the shared critical opinion of that specific publication.

The CG team is seeking Creative Catalyst investment to research and develop this new format of digitally immersive study guide. The aims of this research:

* Develop an automated text to immersive speech conversion tool;
* Develop the "socially-derived'' critical analysis tool;
* Convert/process one literary and one historic guide;
* Test and refine the digital literary/historic guides with a volunteer group of student users.